Spectroscopic studies of inverted singlet triplet molecules

We shall study details ultrafast exciton and charge transfer state dynamics in organic crystals which have zero Coulomb coupling between molecules in the crystal stacks. These materials form a new sub set of organic matter and this project will yield important information. Techniques including ultrafast time correlated single photo counting fluorescence lifetime measurements will be made along with femtosecond photoinduced absorption. Triplet excited states will be investigated using nanosecond time gated measurements. Polarised emission studies of these highly anisotropic crystals will also be made. As a sub set of these materials, molecules reportedly showing negative singlet triplet gap will be examined.